Functional characterisation of Sam68 post-translational modifications

The STAR (signal transduction and activation of RNA) family of proteins are RNA binding proteins of which the best characterised is Sam68, which is predominantly a nuclear protein. Sam68 has previously been shown to be involved in alternative splicing of specific transcripts and is a target for a number of post-translational modifications. Examples of these modifications include serine/threonine phosphorylation, arginine methylation, lysine acetylation and sumoylation and can have an effect on both structure and function. Within this project we aim to characterise specific modified residues with a focus on serine/threonine phosphorylation. This will be achieved by utilising NMR spectroscopy. Mutational studies will then allow us to study the effects of phosphorylation of target residues in a structural and functional way.
Following on from the mapping of the modifications, we aim to perform NMR on cytoplasmic and nuclear extracts to examine similarities and differences in modifications in each subcellular location. We will use two types of nuclear extract; nuclear HeLa extract and nuclear extracts depleted of specific kinases. Additionally we aim to examine post-translational modifications in vivo on HeLa cells using NMR comparing between normal and cancerous cells, as overexpression of Sam68 is a characteristic of some types of colorectal and prostate cancers. From a functional perspective, we will aim to look at the effects of post-translational modifications on the splicing patterns of known Sam68 target genes by performing splicing assays. Finally we aim to address the effect of inhibiting enzymes that are responsible for the post-translational modifications of Sam68 within cytosolic and nuclear extracts. These inhibitors will be used in the splicing assays to examine changes in splicing patterns when specific modifications are inhibited.